Dysregulation of Ca2+-activated K+ channel signalling by reduced dosage of the psychiatric risk gene CACNA1C

Recent studies in human genetics have found a complex genetic risk in psychiatric illness such as schizophrenia and bipolar disorder. These discoveries indicate that alterations in the function of brain cells and how they communicate with each other result in common symptoms found in psychoses. In particular, genetic variation in calcium channels is strongly associated with risk of psychoses. Calcium channels are proteins that control the entry of calcium ions in brain cells. There is now an urgent need to translate these advances into more effective therapies.

Both human and preclinical animal studies in psychoses have consistently found alterations in a part of the brain called the hippocampus. This region is a gateway into how the brain forms and processes memories. Hippocampal cells contain so-called BK and SK channels. These are activated by calcium and regulate the way in which brain cells contribute to information storage.

The link between calcium channel variation and the regulation of hippocampal cell functions by BK and SK channels is not understood.

In this project we directly address this problem for the first time.

We will test how drugs that modify the function of BK and SK channels can rescue the behavioural and hippocampal cell function deficits in rats with altered levels of the calcium channel protein CaV1.2 in the brain (Cacna1c+/- rats).

We will use live physiology and microscopy recordings at Cardiff University to study in detail how the hippocampal cells in Cacna1c+/- rats fail to integrate and convey information from other brain regions. This will help us understand the role of BK and SK channels in this impairment.

We will also investigate the potential to rescue these deficits by targeting cholinergic receptors in the brain. These are part of an innate brain mechanism that modulates the function of BK and SK channels. We will combine behavioural testing with drug applications directly in the hippocampus.

Our overall aim is to understand the potential of BK and SK channels, and of their cholinergic modulation, for use a more effective therapeutic targets in psychoses.

Technical abstract
In this project we aim to understand the role of large- (BK) and small-(SK) conductance Ca2+-activated potassium (KCa) channels in the neurophysiological alterations associated with reduced dosage of the psychiatric risk gene CACNA1C encoding the pore-forming CaV1.2 subunit of L-type voltage-gated calcium channels (L-VGCCs).

Our hypotheses are:
1) CACNA1C hemizygosity results in distinct alterations of somatic and dendritic KCa channels functions, which contribute to circuit-selective loss of synaptic plasticity in the dorsal hippocampus and subsequent deficit in hippocampal-dependent associative learning.

2) Targeting KCa channels directly or via modulatory cholinergic muscarinic receptors rescues the deficits in hippocampal synaptic plasticity and hippocampal-dependent associative learning associated with reduced CACNA1C dosage.

To address these problems, we will conduct studies in animals hemizygous for the rodent gene homolog Cacna1c (Cacan1c+/- rats) with the following aims:

1) Demonstrate dysregulated L-VGCC - KCa signalling as principal cause for altered somato-dendritic excitability of pyramidal neurons in the CA1 area of the dorsal hippocampus (dCA1) in Cacna1c+/- rats, using electrophysiology, two-photon imaging, and molecular methods.

2) Demonstrate a link between reduced Cav1.2 dosage, dysregulated L-VGCC-KCA signalling, and synaptic plasticity deficits in Cacna1c+/- dCA1 pyramidal neurons.

3) Investigate the potential of KCa channels and their modulation by cholinergic muscarinic receptors, as potential drug targets for rescuing the synaptic plasticity deficits and behavioural phenotype in Cacna1c+/- animals.

In achieving these aims we will define a causal link between genetic variation in the cross-disorders risk gene CACNA1C, synaptic dysfunction and cognitive deficits in psychoses and identify alternative therapeutic strategies to compensate the functional consequences of altered L-VGCC signalling.